AGORA - an asset tracking system to facilitate transparent distribution of PPE and other emergency goods

Globechain aims to design the first transparent and trusted supply chain system for medical and emergency goods, demonstrating the ability to reliably trace and distribute critical supplies to authorised entities during times of volatility and crises. By incorporating a transparent yet secure and immutable method of asset tracking into the Globechain reuse marketplace, we intend to ensure that much-needed supplies are sourced, validated and distributed to the right hands.